Using a machine learning software platform (AMPLY) to solve the global animal health problem of Bovine Mastitis through use of novel, patentable, antimicrobial peptides

AMPLY is an antimicrobial product discovery spin-out from the Queen's University of Belfast which employs innovative machine learning and AI methods to mine huge biological datasets searching for novel bioactive peptides. AMPLY focuses on the animal health market searching for answers to complex diseases which affect the livestock industry and the global food chain.

This project validates candidate antimicrobial peptides, mined using AMPLY's technology, which have the potential to solve the global problem of Bovine Mastitis (BM), a persistent, inflammatory reaction of a cow's udder tissue due to bacterial infection. According to the Agriculture and Horticulture Development Board, UK "_Mastitis treatment and control is one of the largest costs to the GB dairy industry and is a significant factor in dairy cow welfare_". BM impacts milk production and quality. The market is predicted to reach $1.44 billion by 2023\.

Estimates show healthcare burden globally of BM may be $30 billion annually. A corollary issue arising from current treatments for BM is the impact of antimicrobial resistance, a top 10 global public health threat.

AMPLY is using AI to produce new drug candidates more quickly, de-risking drug development, and creating solutions for the livestock industry while safeguarding humanity's food chain.